Silicon double quantum dot device technologies for spin-based quantum information processing applications via spin-blockade

Using unique silicon double quantum dot devices, as well as other novel QD devices currently under fabrication, one objective is to observe Spin-Blockade, and therefore demonstrate that spin can be manipulated and controlled in these devices, with the ambition of benchmarking our devices in spin-blockade electron transport applications, in collaboration with RIKEN Institute. Then, building on this, another project objective is to explore electron spin interactions between quantum dots to gain a deeper understanding of the coupling between states, in collaboration with industrial partner Hitachi-Cambridge Laboratory on the development of spin-qubit devices.